Decarbonising the Midlands Aerospace Cluster (DMAC)

The Midlands aerospace cluster is a significant contributor to the Midlands economy, and to the UK aerospace industry, responsible for more than 100,000 (\>2%) of all Midlands jobs and more than 20% of the UK aerospace industry's Gross Value Added.

Aerospace and aviation are generally agreed to be responsible for about 8% of UK carbon emissions. Moreover, the industry is widely accepted to be a "hard-to-decarbonise" sector in the timescales now required, owing to its relatively slow technology development clockspeed and as yet unclear technological routes to decarbonise -- especially long-haul -- aviation.

This DMAC project (Decarbonising the Midlands Aerospace Cluster) will create and develop the first -- as far as we are aware -- credible place-based industrial decarbonisation plan for an aerospace manufacturing cluster. It will do this by engaging directly with key players along aerospace supply chains in the Midlands region to identify the key manufacturing processes and operations that contribute to greenhouse gas emissions and engage with local expertise to assist with the assessment of proposed solutions as appropriate.

The project will consist of a series of structured and engaging activities that will establish:

_1\. Current state:_

* Scalable emissions baseline for the Midlands aerospace cluster;
* 'Do-nothing' fly-forward based on new aircraft production and in-service support predictions;
* 'Current state' via a statistically valid sample for the local cluster's emissions (Scope 1, 2 and 3);

_2\. Potential solutions:_

* List of potential solutions to reduce emissions, assessed for technical and commercial challenge;
* Quantification of the respective impacts of these potential solutions
* Identification of potential offset options;

_3\. Credible, strategic plan:_

* A phased strategy and potential emissions reduction plan out to 2050;
* Research projects required to de-risk the strategic plan;
* Near-term projects to initiate the decarbonisation of the local cluster;
* A re-useable methodology to roll out the approach to other aerospace clusters and other industrial sectors.

An ambitious project like this will potentially be a major step forward for the Midlands aerospace cluster and also have important lessons for other regions and for related, especially regulated manufacturing industries like automotive, nuclear, rail, oil and gas.